ZEROFC: Zero-Emission Fuel Cell Integration in Coastal Shipping– A Technical Feasibility Study

The maritime industry is under increasing pressure to reduce greenhouse gas emissions in line with global decarbonisation targets. In this context, the project investigates the feasibility of integrating fuel cell (FC) technology into marine vessels as a sustainable alternative to conventional fossil fuel-based propulsion. Fuel cells are particularly well-suited for operations in emissions-controlled areas and ports, offering a zero-emission solution that addresses growing regulatory and environmental demands.

Fuel cells deliver several key advantages over traditional marine engines, including higher energy efficiency, reduced noise and vibration, and compatibility with renewable energy systems. However, their adoption in shipping has been slow, hindered by concerns over technical performance, cost-effectiveness, safety, and regulatory compliance. This project aims to bridge these knowledge gaps through a comprehensive feasibility study of fuel cell application in the maritime sector.

Led by a UK-based consortium---Logan Energy (technology provider), CMAL (shipowner), Lloyd's Register EMEA (classification society), and the University of Strathclyde (research institute)---the project will assess fuel cell integration into a selected case study vessel. It will evaluate various aspects including technical design, lifecycle costs, operational feasibility, safety risks, and environmental impacts.

The study will benchmark different fuel cell technologies, such as PEMFC and other variants, against conventional propulsion systems to identify the most promising solutions for specific vessel types and operating profiles. It will also analyse the regulatory landscape, focusing on safety compliance and necessary adaptations to existing rules for hydrogen and fuel cell systems onboard ships.

One of the project's core goals is to provide clear, evidence-based guidance to support shipowners and technology providers in adopting fuel cell systems. The research will highlight the potential environmental benefits---such as significant reductions in GHG emissions---and assess how these systems can scale for wider industry use.

Ultimately, this initiative will deliver critical insights into the integration of fuel cell and alternative fuel technologies, e.g. hydrogen, in marine vessels from various perspecives. It will help inform and support the decision making of industry stakeholders, support strategic planning, and accelerate the commercial uptake of clean propulsion systems. By advancing fuel cell deployment in UK waters and beyond, the project contributes to a greener, more sustainable maritime future.